Southampton University and Vestas Technology UK Limited

To transfer and embed an innovative capability to design and develop high fidelity aerofoil noise simulation models suitable for aerofoil design optimisation.